Segment-level Evaluation of Machine Translation Metrics

Most metrics evaluating Machine Translation (MT) claim their effectiveness by demonstrating their ability to distinguish quality of different MT systems over a large corpus (system level evaluation). However, their evaluation on determining good translations from bad for one instance (segment-level evaluation) is largely understudied and overlooked. Segment level evaluation influences system level evaluation and is crucial in applications that use MT as a part of their technology stack.
In this thesis, we offer new perspective on evaluating segment-level metrics through their use in extrinsic tasks and challenge sets allowing us to identify their drawbacks and subsequently provide suggestions to improve them.
Our first approach evaluates a metric's ability to correlate translation quality with translation utility. We find that contemporary MT metrics exhibit negligible correlation with the extrinsic evaluation of the downstream outcomes indicating their inability to identify useful translations. We also find that the scores provided by neural metrics are not interpretable, in large part due to having undefined ranges and that different tasks show varying sensitivity to MT errors. To asses the capability of individual metrics in identifying various machine translation errors, we create a contrastive challenge set. ACES consists of 68 phenomena ranging from simple perturbations at the word/character level to more complex errors based on discourse and real-world knowledge. We evaluate 50 metrics and a few methods incorporating large language models and find that there is not one winning metric at the segment level. We conduct several analyses and observe that many metrics ignore the source sentence, have a tendency to prefer surface-level overlap, and end up incorporating properties of base multilingual models which are not always beneficial. Throughout the thesis, it becomes evident that singular scores produced by metrics are uninformative. We provide several recommendations to improve metric design while advocating MT evaluation based on prediction of error labels instead of error spans. To facilitate this, we also release Span-ACES where the incorrect translations from ACES are annotated at the span level.